Rapid Visual Inspection for Aerospace (RAVINE)

The **RAVINE** project aims to reduce the time impact of the metrology processes carried out by CMM tactile probing for Advanced Manufacturing (Sheffield) Ltd (AML) through the application of rapid visual scanning technologies for complex aerospace components.